Safe and accessible AI for infrastructure asset inspections and maintenance

The global infrastructure time bomb is ticking. Our society depends on a _huge amount of civil infrastructure built over hundreds of years,_ and _we face a perfect storm of ageing stock, static workforce headcount, and ever-increasing mobility requirements from society._

To sustain infrastructure provision, we must _maximise the service life of existing assets at minimum resource cost_ through the optimisation of intervention schedules: scheduling appropriate minor repairs before major works become necessary, but not prematurely. _All major national stakeholders are looking to digital and AI technologies for the solution_, and _high-quality, information rich data sources_ are the first and most important requirement of any AI automation delivery.

_Reliable defect identification, location and recording_ is of primary importance in asset maintenance decision making because it enables the quantification of _the rate of change in a defect_, the key condition indicator for such decisions. The latter means _accurately quantifying defect extent on continuous scales_, such as crack width. To deliver on this problem the industry needs to be able to

* guarantee _data quality and consistency across users, assets, and time_, and
* provide an _objective basis for physical measurements_ to reliably track deterioration rates.

Mind Foundry, together with major partners in the infrastructure asset management sector, is pioneering a proactive disruptive approach to this industry problem.